LiveBox

**Exit Live LiveBox: turn any venue into a high-quality recording studio.**

**LiveBox** automatically and autonomously records all the multitrack "stems" from compatible digital mixing desks, and automatically and securely uploads these to the LiveBox online portal, where access controls ensure that artists maintain control over further editing and distribution.

**Exit Live** helps any artist bring live music to their fans worldwide, in high-quality audio. Income from selling CDs after gigs used to rival performance fees for artists but has disappeared. We bring this back, giving artists over £300 added income per 100 tickets.